TBC

We are a leading manufacturer, stockholder & supplier of Polyester staple fibres and textile wastes in the UK and global markets. We divert significant volumes of textile waste from landfill by converting the waste into re-usable textile raw material. One of the most difficult products to recycle is carpet waste. Old carpets contain a large amount of useful material, but the mixed materials, structure and contamination make it difficult to recover materials in a form that is commercially useful or viable. Our idea will enable us to produce a highly insulative, lightweight panel material, ideal for the construction industry. This material will be fully recycled and thus attract significant green credits.
.